Exponentially-improved asymptotics

When using asymptotic expansions to solve problems coming from applied mathematics or physics, often terms do show up that are beyond all orders. However, these exponentially small terms are still crucial to obtain a full understanding.